NexGen Battery (NGB)

The need for a resilient, agile and reliable energy storage is critical for the growth of the economy and its decarbonisation of infrastructure. Developed and developing countries both have their own challenges to address; while the cost of battery packs are significant for developed countries, reliable energy access is what developing countries require to flourish. Successful deployment of off-grid solutions that don't rely on the national grid(unreliable and limited) is one of the main identified solutions to overcome this problem. Having said that, off-grid solutions are highly dependent on batteries which currently come with severe limitations: they are non-affordable, environmentally unfriendly and unreliable under harsh climatic conditions & hot temperature.

The outcome of this project will a 8KWh,48V battery pack and three 1.8KWh,12V modular, upgradable and portable battery modules/packs which will be tailored to Mozambican market needs and its high renewable energy source(specifically irradiance) opportunities. NexGen aims to improve accessibility in remote locations, reduce CO2 emission by 20%, reduce battery pack costs by 30% and reduce cost of ownership by 20% by taking advantage of its reusable and recyclable battery pack design.